NextGen SkillsXchange

NextGen RISE (Remote Industry Studio Experience) is a virtual "pop-up" creative studio that includes the simplified versions of professional tools but without the need for multiple logins and over-complicated administration.

Training on this platform will be more efficient and rewarding for learners as they will be able to quickly master versions of these tools in one portal.

Learning "on the job" is the foundation of the platform with educational tips and bite-sized help messages embedded throughout.

The platform will enable remote learning and work experience from anywhere in the UK helping to level up entry to the digital creative industries and meet growing demand for these skills.